From Bug to Drug: A laboratory to pharma discovery loop for direct sourcing of antifungal peptide aptamers

We will use genetically engineered yeast cells to synthesise biologically useful molecules called peptide aptamers (PAs). PAs are designer proteins composed of short amino acid chains, encased within a protein scaffold. A unique property of PAs is their ability to fold into highly diverse 3D structures which are capable of binding very specifically to other proteins.

The construction of libraries of randomised aptamer sequences creates a source of molecules having a plethora of unique conformations, and able to recognise individual combinations of charge, shape and hydrophobicity. In an era of antibiotic resistance access to such a diverse array of molecular structures provides an invaluable source of new drugs.

PAs have several advantages over chemically-based medicines. As they bind very specifically to other proteins, PAs are likely to cause fewer side-effects than standard pharmaceuticals. The discovery pipeline requires a much shorter cycletime to obtain a potent active molecule and PAs exhibit modes of action which are not easily accessible via pharmaceutical screening, such as interfering with protein folding. The metabolism of peptide aptamers also yields naturally occurring amino acids, thereby limiting toxic side effects.

The challenge with PAs has been their delivery into fungal cells (PAs are, in general, unable to penetrate fungi), but by using nanoparticle-based drug delivery we can overcome this limitation.

All of these attributes are highly appealing from a therapeutic viewpoint and our intention to mine them represents a new way of working on drug discovery, as well as providing alternatives to conventional antimicrobial therapies.

The study will span the Manchester Fungal Infection Group (MFIG) and Blueberry Therapeutics. MFRG forms one of the foremost global centres for fungal allergy research and hosts a significant number of postgraduates and early career researchers. A placement at Blueberry will be incorporated to provide research experience in a commercial environment.